Lana: a new triage tool for women’s gynaecological health

Throughout their lifecycle, women face various gynaecological challenges ranging from heavy bleeding to Polycystic Ovary Syndrome (PCOS) and menopause. However, understanding and diagnosing these conditions is a long, arduous and fragmented process with delayed care and frequent misdiagnosis. This significantly affects women's quality of life, mental well-being, and ability to work. Insufficient public research funding widens the information gap, leaving women feeling neglected and disempowered.

Bloomful is developing Lana, a unique solution harnessing conditional logic and AI-powered clinical reasoning. Lana enables self-triage of gynaecological symptoms, offering diagnostic predictions, decision support, and predictive forecasting and analytics. It then uses data from multiple sources to propose individual care plans. This solution builds upon an initial prototype tested by over 30,000 women, through which we identified the typical user profile and the most common symptoms reported. This prototype highlighted the need for a clinically robust screening tool encompassing a broad range of possible conditions and offering immediate clinical support.

This project brings an entirely new solution to the market, with the potential to address some of the most pressing needs in healthcare. Bloomful primarily focuses on underserved communities and addresses women's health issues across the entire reproductive life cycle. With an addressable market of over $7 billion, we plan to reach individuals in the UK and the US first, whilst other potential geographies to explore include the Middle East and India. Our product will primarily be distributed through employers, both directly and via health insurance providers.

The potential impact of Lana is substantial: implementing this tool could reduce diagnosis times, secondary care referrals and other interactions within the healthcare system - thus lowering NHS costs. Lana offers faster access to validated health information and services, improved health outcomes, and significant research contributions through organised data collection. The project aligns with the aims of the government's Women's Health Strategy to improve access to timely, personalised gynaecological care.

Initial angel and grant funding has enabled Bloomful to develop a prototype of Lana, conduct market research and engage users. Further funding is crucial to advance R&D, achieve regulatory approval and ensure successful commercialisation of this pioneering solution.